New cosmological probes of fundamental physics

The goal of this project is to determine new cosmological observables that probe fundamental physics and in particular the nature of Dark Matter, Dark Energy, inflation and physics beyond the standard model. The project will focus in particular on deriving general constraints on cosmological correlators from underlying fundamental symmetries and confronting them with observations.